Combined physical and digital data asset driven, simulated and immersive health care module

Describe your project in detail, and in a way that you are happy to see published. Do not include any commercially sensitive information. If we award your project funding, we will publish this description. This could happen before you start your project.

Intelligent Development Ltd is working with Salford University, Lancaster University, the Greater Manchester AI foundation, and a number of industry leaders to develop a totally new hybrid physical and data immersive environment for future healthcare needs.

The arrival of new technologies with low-cost robotics, automation, sensors and Web3 decentralised software and blockchain innovations has opened up a plethora of new opportunities for healthcare in which Intelligent Development is perfectly positioned. The solution that iD is developing enables clinical professionals to remove and ease a multitude of pains in providing optimised patient pathways, monitoring, diagnostic and treatment management/delivery.

The system will also incorporate a vastly improved stack of hardware and software solutions within a combined physical environment and digital data driven platform capable of being used on mobiles and options for Web3 and even localised or immersive settings enabling a new foundation for decentralised, block chain driven meta-health solutions.

The new platform and suite of devices will provide a secure environment where patients and clinical professionals can also enjoy benefits from a revenue generating asset driven dynamic data flows and automated report structures.

The platform targets, solves and identifies specific unmet needs in medicine and adopts an elective pathway for optimised stratified treatments, enabling patients and clinical professionals to build an elective revenue stream of assets to unlock specialised healthcare technologies previously deemed inaccessible, whilst also solving inefficiencies bound by critical clinical compliance areas which prevent faster adoption of improved solutions in line with the speed of new healthcare technologies.

Initially iD will focus on over 75 specific found unmet needs identified within healthcare delivery and largely found within the NHS priorities. iD's approach hopes to enable immediate resolutions and to introduce many major diseases-based solutions initially within the elderly care sector, mental health and end of life care within care homes and homecare environments to help meet NHS objectives.

The disease areas targeted will present totally new and future approach to palliative and primary care management within multiple disease groups, including stroke, cancer, posture, Alzheimer's, dementia, heart disease, arthritis and many others, whilst also benefiting patients who suffer combination diseases and co-morbidities.